Experimental measurement of hydroacoustic noise in large scale testing facilities

This project aims to show a deeper understanding of the ow physics over partially
submerged bluff bodies, such as the bulbous bow of a ship. To achieve this aim, a set of objectives are defined:

Undertake a literature review of underwater acoustic measurements and the hydrodynamicows over a bulbous bow, to identify novelty

To numerically simulate the acoustic properties of the Boldrewood towing tank, through
Image source and Modal methods. Enabling a picture of the tanks acoustic properties to
be built up.

To experimentally measure the acoustic properties of the Boldrewood towing tank, for
simulation validation.

To develop a methodology of removing the e ects of tank walls on underwater acoustic
measurements, using knowledge from the simulations and experimental measurements.
Thus creating free eld conditions

To Develop a methodology of isolating the bulbous bow related drag components of a
model scale ship, by measuring unsteady pressure on the surface of partially submerged
bluff bodies. In addition acoustic pressure and wave height measurements will be taken.